Reimagining the Ocean: Queer Time and Climate Crisis

This project asks how contemporary queer writers, filmmakers and performers of colour imagine the ocean as a site of both extinction and possibility. The ocean has long been implicated in histories of racial and environmental violence, from the transatlantic passages of slave ships to contemporary corporate and state powers that use the ocean to dump waste and extract oil. This PhD examines the connections between the ocean's temporality and these histories of extinction. From here, it asks how queer cultural producers reimagine the ocean towards other futures. I bring scholarship on oceans in the environmental Humanities and Black studies alongside theorisations of queer time to build a conceptual framework I term 'queer oceanic temporalities'. By highlighting the relationship between extinction and futurity, this framework addresses a critical gap in the cultural study of climate change.